RIVIAM Wellbeing Action Management

As the COVID-19 pandemic unfolds creating unprecedented demand on the health and social care system, RIVIAM's project will enable a digital transformation in the way healthcare, local authorities and third sector organisations can work together to deliver care for a community.

We will enable teams from across these organisations to better co-ordinate, collaborate and communicate through creating a secure digital care ecosystem on RIVIAM.

Currently, joined-up efficient working across health, social care and the third sector is thwarted by a reliance on systems and social prescribing platforms which don't interoperate, and a dependency on 'old school' email, phone and spreadsheets to share information introducing risks and time delays.

This project will create the transformational ability for healthcare, social care and third sector partners to track and share tasks and actions about people's care and to instant message and share information on the RIVIAM platform.

Third sector organisations will be empowered with new digital capabilities and will have secure access to the patient's care record, giving them information on a person's history. Health and social care commissioners will be unlocking the potential of their commissioned third sector services and have the data they need to track outcomes. They will be able to use this service to monitor the effectiveness of commissioned services?to improve the return on value for stretched budgets.

Each organisation can maintain independent working using their own system for care delivery but use RIVIAM as a 'digital bridge' to communicate and collaborate with others.

This will link healthcare, social care and third sector partners together so they can work as one true partnership harnessing their collective power to deliver for people in need. The project will unlock value across the system by removing duplication, saving time and keeping vulnerable people out of hospital. It will involve a trial in Bath and North East Somerset (BaNES) with a healthcare provider, the local council and third sector groups.

The additional funding will enable RIVIAM to deliver an Engagement Programme for RIVIAM Wellbeing, enhancing and optimising the solution through targeted user engagement and consultation.

The aim is to speed market traction and demonstrate the business case for the solution to Local Authorities, NHS providers and third sector organisations for improving community care and controlling costs during Covid-19.

RIVIAM will harness our existing NHS and third sector network to achieve this.

At the end of the Engagement Programme, we will:

Explain the business case for the enhanced RIVIAM Wellbeing solution

Have a model approach to implementation.

With the results of the trial in BaNES, engage with users in other regions in England and demo the system

Understand the solution model and outreach plan for supporting Care Homes.

The Engagement Programme comprises the following activities:

To build the business case and quantify benefits, the development of ‘video stories’ about how RIVIAM Wellbeing and its use by the CCH a) helps improve care for people and b) enables providers and third sector organisations control costs and create efficiencies.

To extend our reach nationally, we will work with the organisations taking part in the BaNES trial on a programme of engagement with their national organisations. This will be led by an experienced sales leader. These organisations include Virgin Care, Citizens Advice, Age UK and Mind. To facilitate this engagement, RIVIAM will provide demos of the solution and develop a “Insider View of Enabling Multi-agency Care During Covid-19” paper or webinar covering learnings from implementing the CCH and the BaNES pilot.

To understand how RIVIAM Wellbeing can help Care Homes improve care, we will work with an experienced consultant and develop a solution model and outreach plan for this market.